Novel imaging biomarkers for prognosis of developmental outcomes in babies born preterm using machine-learning

Research Question: The main aim of this PhD project is to design a deep learning framework capable of uncovering features of abnormal brain development associated with neurocognitive disorders.

Methodology: For this, we propose:

1. To characterize the developmental trajectory of a healthy brain, while also taking into account the rapid maturation process that undergoes during the neonatal period and early life. These changes affect both the brain's shape and the MRI tissue contrast. This will allow comparison of an individual to the healthy gestational-age-adjusted pattern estimated from the population. Towards this aim, we will develop a multi-channel (structural and diffusion) registration framework that will combine intensity-based registration of structural data with metrics that align white matter tracts in diffusion data.

2. To predict neurocognitive outcomes and investigate effects of gestational age at birth, sickness after birth (lesions, ventilation) and genetic variants likely related to altered microstructure in the developing brain. Towards this aim, we will develop an interpretable machine learning method that connects the evolving macro- and micro-structural properties of the brain with clinical and genetic data.